Large Graph Limits of Stochastic Processes on Random Graphs

For a class of interacting particle systems on random graphs, we will develop new tools for parameter inference and prediction based on rigorous large-graph approximations and the Dynamic Survival Analysis (DSA) approach, which, compared to traditional methods, works with much smaller amounts of (possibly censored/truncated and/or aggregated) data.